AIDA: - AI based Drone-port Automation for higher productivity, scalability and removing human error

Autonomous drones for logistics are just around the corner and they represent a paradigm shift in how we will move goods around the UK. However, in order to benefit from these autonomous flights, there must be autonomous ground systems too, otherwise the operation quickly becomes commercially un-viable as teams of people are needed at each end.

Inteliports and Motion Robotics is developing the robotics that automates the entire ground operation to allow for true end to end autonomous logistics.

Project AIDA will test the feasibility of using deep neural networks to synchronise the collaboration of all Inteliports' robotic systems so as to maximise the objective of efficiency, accuracy and interoperability between drone ports.

AIDA aims to remove the cognitive complexity experienced by human managers from the logistics loop, allowing humans to manage at a higher level of oversight, devolving boring repetitive tasks to the robots and thereby increasing productivity, scalability and safety.

AIDA is especially useful when collaborating within a network of multiple drone-ports where the complexity of operations becomes exponentially complex.

Advancing the state of the art, the study will test the feasibility of a specific solution for simulating the Deep Reinforcement Learning Training environment in such a way it perfectly matches the real world drone port and can be achieved efficiently though the use of statistical modelling.

Moreover once fully trained we will show that the trained network can drive the systems in the real world.